How a robot learns natural language from a human tutor

'How can a cognitive architecture, inspired by the insights of the human brain mechanisms, be used to model an AI robotic agent specialised in natural language understanding? Can emotion detection be used to improve attention and information storing mechanisms in the AI agent memory? How can the AI agent be embodied in a humanoid like robot to improve the attention mechanisms during managing non-verbal input?'

More specifically, I propose to provide research efforts on a project which aims to develop a novel, affective, grounded, conversational robotic agent, able to learn and reproduce capabilities for empathic language development, understanding and context grounding, like a child learning from a human teacher. The agent will develop the ability to communicate through natural language from scratch, by interacting with a tutor, recognising their verbal and non-verbal inputs as well as emotions, and, finally, context grounding the word meaning in the external environment.

The project will consider an existing neuro-cognitive architecture under development [see references 1-3 in the attached document], based on a Human-like approach to learning, progressively incrementing knowledge and language capabilities through experience and exposure, using a corpus based on early language lexicons (preschool literature). It will be integrated with visuo-spatial information processing mechanisms for embodied language acquisition, exploiting affective mechanisms of emotion detection for learning and cognition.
The agent will be embodied into a humanoid robot as opposed to a computer or a virtual assistant, to enable real-world interactions with the human and the external environment. The agent will learn and refine its natural language understanding abilities guided by or depending on the teacher's emotions and other visual input such as object associations with words, facial expression, and gestures. The aim is for emotions to influence the cognitive attention of the robotic agent, modulating the selectivity of attention on specific tasks, words, and objects, and motivating actions and behaviour.